Development of rapid and low-cost tool for biopharmaceutical formulation screening

The project will bring an enabling platform technology that has been previously developed in 2012 TSB-funded feasibility study, to demonstrator stage. The demonstrator will address an unmet need in biopharmaceutical manufacturing industry, namely a cost-effective, user-friendly, automated system that will allow rapid screening for protein interaction leading to aggregation in formulated biopharmaceuticals. In the proposed project, the platform technology will be thoroughly validated with relevant materials and the data will be vigorously examined through direct comparison to published and orthogonal data. The screening process will be further optimized to bring further reduction in cost and waste in materials and resource. User groups will be established for feedbacks in software design and hardware requirements. The project will result in a validated demonstrator that will be used by the lead company to attract further investment to take the product to market.